University of Kent and Dover Harbour Board

To redesign and improve traffic flow at the Ports Eastern Docks. To optimise the layout of the ports new Western Docks cargo terminal building. To redesign and improve traffic flow at the Ports Eastern Docks. To optimise the layout of the Ports new Western Docks cargo terminal building.